Innovation Voucher April 2015

Beautimeter Ltd is building a digital Smart Adviser for beauty and personal care product shoppers. Our service will transform the way consumers research and evaluate beauty products online and in doing so, reduce the current “pains” of choice overwhelm, confusion and lack of trust of marketing claims in the beauty industry.